Optimising Event Log Analysis with Large Language Models

Event logs are the records of user, application, system, and network activities that take place within an organisation. As the system management has become log-centric, security professionals analyse event logs to identify and resolve suspicious/malicious activities, such as unauthorised access, account manipulation, anomalous network traffic, malicious processes, privilege escalation attacks, security policy violations, suspicious Registry modifications, etc. Most organisations have found that their systems generate more event log data than they can handle. This is why security professionals experience a heavy workload analysing large amounts of Event Logs. Even with the help of automated Security Incident and Event Management (SIEM) solutions, it is tedious to manage security, performance, and troubleshoot IT issues. SIEM solutions are also error-prone (an increasing number of security-critical events go unnoticed). It is time to integrate advanced AI/ML techniques to improve this process in terms of time and accuracy.

There are several challenges and gaps faced by the state-of-the-art methods, such as (1) lack of support for different event log formats, (2) unable to handle missing data, (3) unable to (cross) correlate activities from heterogeneous event log sources and endpoints, (4) lack of ease in search, debugging, comparison, and readability of event logs, and (5) incapable of providing a reasonable investigation plan or a security solution after identifying a suspicious activity. In recent years, large language models (LLMs) like GPT (Generative Pre-trained Transformer) and FLAN (Flexible Language Acquisition Network) have shown great promise in various domains; however, their potential is not yet exploited to improve the Event Log analysis process. This PhD research aims to develop a novel framework that leverages the capabilities of LLMs in addressing the challenges and gaps, along with reducing the need for manual intervention, speeding up processes, handling large volumes of data, and providing more meaningful and context-aware responses.

In this research, we will collect and pre-process relevant data, which will be used to train the LLMs and validate the effectiveness of the framework. Furthermore, empirical will be conducted to compare the performance and robustness of the developed LLM-based approach against existing manual and automated techniques commonly used Event log analysis. We will also seek collaboration with industry in applying the developed framework to real-world scenarios, enabling an assessment of its practical effectiveness.